Compo

It is paramount for the successful development and commercialisation of our unique system that we understand its IP value combined with an extensive feasibility study to determine more specifically what aspects of the idea require additional expertise. The concept has had considerable research and development already, however requires expert advice in the areas stated, to indicate future strategy and highlight its driving direction to push the development forward.